Evolutionary optimisation of advanced biomimetic systems for healthcare applications

Nano-scale structures built from non-living molecular components of either biological or synthetic origin, often referred to as "synthetic cells", have the potential to be platforms for a range of important healthcare applications including; diagnostics, in situ synthesis and delivery of therapeutic agents and vaccines. However, the range of design possibilities for synthetic cells is challenging to explore, due to current labour-intensive fabrication methods and inadequate screening and quality control processes. This PhD will develop a robotic platform for the high-throughput production, screening, and optimization of synthetic cells. The platform will integrate automated liquid handling, optical microscopy, and AI-assisted image classification and will include an evolutionary optimisation capability, so that it can autonomously explore and discover the best formulations to deliver a set of target characteristics. Once built and tested, it will be used on range of novel synthetic cell and healthcare applications